REcyclable MArine Structure Towards Emission Reduction (REMASTER)

The marine transport industry contributes 940 million tonnes of CO2 annually, which is responsible for 2.5% of global greenhouse emissions. To meet UK's commitment to the Paris Agreement, a greener reduced / zero emissions' maritime transport solution should be developed, aiming at limiting the increase of global temperatures to 1.5 degrees and therefore significantly reduce the risk and impacts of climate change.

This project will explore the potential for the adoption of recyclable thermoplastic composite within a marine vessel structure while developing a full automation approach to manufacture and assembly of a modular vessel's optimised structure developed by the experienced yacht designer with specialists in automatic manufacturing and assembly processes. The outcomes of the project aim to build an automation line for manufacturing and assembly integration of thermoplastic composite for a large and long-ranged zero-emissions vessel, featuring hydrogen, wind and solar power generation technologies within an electric propulsion power train. The bespoke automation system for the vessel will significantly increase the manufacturing efficiency with reduced waste and defects. Moreover, the use of thermoplastic composite as a vessel structural composition will demonstrate the potential of recyclability and reuse in contributing to cutting greenhouse gas emissions of the marine vessel life cycle, from design, material selection and manufacturing, through services life to eventual decommissioning.